MyPath Cymru: A National, Digitally Enabled and Community-Led Pathway for Healthy Weight Management in Wales

Obesity is one of Wales's most significant public-health challenges. Over 60% of adults now live with overweight or obesity, a figure projected to rise to around 64% by 2030 (an increase of more than 160,000 people). Excess weight is a major risk factor for type 2 diabetes, cardiovascular disease, musculoskeletal disorders, and several cancers, with estimated costs of over £120 million each year in direct NHS healthcare expenditure in Wales. These impacts are felt most acutely in areas of high deprivation, where obesity prevalence is 10-15% higher than the national average. Current weight-management services remain fragmented, with varying eligibility criteria and limited capacity across Health Boards. Access to behavioural, community, and pharmacological support is inconsistent; patients often face long waits or complex referral routes.

MyPath Cymru is Wales's first fully integrated, digitally enabled and community-led healthy-weight pathway, transforming how people access, engage with, and sustain weight-management support. Led by Public Health Wales (PHW) and co-designed with Digital Health and Care Wales (DHCW) and all seven Health Boards - Aneurin Bevan, Betsi Cadwaladr, Cardiff and Vale, Cwm Taf Morgannwg, Hywel Dda, Powys Teaching, and Swansea Bay.

A bilingual digital front door, linked to the NHS App, will enable self-referral, assessment, and triage, seamlessly connecting NHS Wales systems for real-time data sharing and care coordination. Its innovation lies in the fusion of technology and human support: digital access and weight management support paired with local delivery through community partners, third-sector, community pharmacies, dietitians, and local NHS services e.g. Wales National Exercise Referral Scheme (NERS) supported by Community Development Leads (based at Health Boards and Welsh Council for Voluntary Services) who will ensure inclusivity. MyPath Cymru unites behavioural, psychological, and pharmacological care into one national, data-driven framework for equitable, scalable obesity management.

The integrated model is projected to reduce GP workload by up to 30%, cut administrative time by 50% through digital automation, achieving more than £1.3 million in annual NHS efficiency savings by Year 3 and beyond. By increasing early intervention and standardising access, the pathway could help 8,000 people annually achieve meaningful weight loss of =5% at 6-12 months, reducing long-term risks of diabetes, hypertension, and cardiovascular disease.

The project will generate Wales's first national obesity outcomes dataset, supporting continuous improvement and informing future NICE and Welsh Government policy. In doing so, it will establish a lasting foundation for equitable, data-driven, and community-based chronic-disease prevention across Wales.